Statistical descriptions of interacting disordered quantum system

Quantum systems can encode information, but this information quickly becomes inaccessible if the associated degrees of freedom coupled with the environment. A key recent realization points towards a mechanism whereby quantum information can be localised by combining interactions with the generic disorder. This turns previously undesired artefacts into a highly valuable resource.
This project aims to transfer this picture to a wider context, such as dynamically evolving systems or systems with additional internal degrees of freedom or dimensions. In particular, the student will make use of flexible quantum-circuit models and explore statistical description based on random-matrix theory.